Resilience and Acclimation Potential of the Lichen Flora in Temperate Rainforests

Temperate rainforest is globally rare, restricted to zones of high moisture and mild temperatures, and with a unique assemblage of lichen epiphytes. This project assesses resilience of temperate rainforest lichens to climate change.